Justice, Inequality and Gender Based Violence

The proposed research will address the knowledge gap that exists regarding justice, inequality and gender based violence (GBV). The aim is to address how 'justice' (in its wider sense) is understood, sought, and experienced by victims/survivors of GBV and key practitioners. The proposal is original in including the diverse forms of GBV (sexual and domestic violence, forced marriage and so-called honour based violence) and by applying a mixed methods approach to intersectionality. Government research and consultations have consistently shown a justice gap in relation to sexual and domestic violence, forced marriage, and 'honour based violence' [4, 25, 5, 6, 7]. The concept of a 'justice gap' whilst often used to refer to issues of attrition within the criminal justice system (the dropping out of cases), also refers here to a wider gap in our understanding of what 'justice' means. Our own and other research has demonstrated that this wider justice gap is both complex and little understood. For instance, victims/survivors of GBV make decisions about accessing formal and/or informal systems of justice (criminal, civil, restorative), that can appear 'irrational' and be difficult for practitioners to understand, but are linked to GBV experiences and the intersecting inequalities victims/survivors may inhabit. Attrition can similarly exemplify positive as well as negative choices by GBV victims/survivors [8, 9, 10]. A considerable number of domestic violence cases are now being mediated through Sharia court practices, but we have no current understanding of how victims/survivors using religious based arbitration perceive the process and how it may contribute to experiences of 'justice' in the UK (see [11] for Canadian example).

The research aims will be addressed by asking the following research questions:
1) How do victims/survivors and others experience and perceive 'justice'?
2) How does inequality affect access to support pathways and trajectories through the formal and informal justice systems?
3) How are notions of empowerment linked to notions of justice and access to justice?
4) How do practitioners themselves perceive notions of 'justice' whether enacted through formal or informal routes.
5) What would a truly victim focused justice agenda for gender based violence look like?

The team is uniquely placed to carry out the project. By using existing data held by the research team and from national GBV databases, the research will add considerable added value without incurring excessive additional cost. The research has been designed to enable analysis of data relating to: a range of experiences of GBV, the positioning of individuals as victim/survivor and in relation to various forms of inequality (thereby enabling exploration of issues relating to intersectionality), and practitioner perspectives. It will also enable us to look at implications of recent changes in the formal and informal justice systems and policy and contexts of austerity. To address the questions we are proposing to conduct research in five stages: 1) reviews of the relevant literature including mapping of different perspectives on the social function of justice; 2) to build upon and enhance existing, mainly quantitative, data held by the applicants: police and court data on individual victim/survivor pathways through the criminal justice system and third sector victim/survivor data; 3) to collect additional in-depth information about different victim/survivor and practitioner group perspectives and experiences of GBV and justice focusing in particular on victims/survivors (on the basis of type of experience of GBV and inequality) whose experiences are often ignored; and 4) to bring that evidence together through further analysis and a meta-synthesis in order to understand more fully what a victim focused justice agenda would look like across different groups of victim/survivors; 5) final reports, data archiving and dissemination.

Potential impact
By working closely with a range of key third sector, justice and government agencies and organisations (see also Pathways to Impact) we intend to have a direct impact on the creation of victim focused policy and responses to gender based violence (GBV).

Who will benefit?
The most important beneficiaries will be victims/survivors: By exploring the different ways in which victims/survivors experience and perceive 'justice', by including those for whom more formal criminal and civil justice responses have failed to deliver, and exploring the different ways in which justice can be attained, including more informal or alternative approaches, we will widen the current debate of what 'justice' in the context of GBV means and provide a more nuanced picture of what a realistic victim focused justice response would look like. By working directly with the main GBV victim/survivor support organisations including Women's Aid, Welsh Women's Aid, Rape Crisis, Victim Support, IMKAAN, Survivor's Trust, Broken Rainbow, Galup, and others such as the Forced Marriage Unit, National Mediation and Respect, the research will be able to add voice to victim/survivor experiences. By using our close links with the Avon and Somerset and Northumbria police forces and the Crown Prosecution Service the research will feed voices of victims/survivors into the development of victim focused justice responses.

Criminal and Civil Justice Agencies: Recent reports on GBV and access to justice [4, 25, 5, 6, 7] have been critical of both the police and other criminal justice agencies, and their lack of victim focused approaches. By providing detailed analysis of the trajectories of different groups of victims/survivors through the criminal justice system and also detailed and nuanced understanding of a wide range of victims/survivors' perspectives and experiences of different justice pathways and different forms of justice, the research will provide the potential for justice agencies to engage with victims in a way that incorporates the impact of inequalities and allows more realistic approaches to be developed. We will ensure justice agencies benefit from the research by close engagement with justice agencies, and in particular the police forces in the South West and North East of England and Wales, the Crown Prosecution Service and the Police College.

Government Departments: Alongside specific criminal and civil justice agencies, government departments responsible for providing legal frameworks for justice in the case of GBV will benefit from the wider perspective provided by the proposed research, and the research will feed into the Government's GBV prevention and protection policy agendas. Through dissemination meetings with officials in the Home Office, Ministry of Justice and Welsh Government the research will make an important contribution to the current policy debate regarding potential limitations of a justice approach focused on criminal justice, and it also has the potential to re-frame the debate by exploring wider experiences and expectations of justice, and existing as well as potential roles of alternative forms of justice.

Specialist GBV Organisations and Advocacy Groups: The research, by widening the justice focus, allows recognition of the important role which advocates, such as Independent Domestic or Sexual Violence Advisors and others providing advocacy support, play in supporting those impacted by GBV irrespective of whether formal sources of justice have been achieved or not. Exploring victims/survivors' experiences and expectations of formal as well as informal and alternative routes to justice also allows a more detailed understanding of the role of empowerment in re-building notions of justice in victims/survivors' lives and within the wider communities in which such services operate. The research will thus enable advocacy agencies to enhance their work with victims/survivors in decisions about and access to justice.